VR-MELODY - Utilising music and AI to advance DR.VR™ and co-create a personalised VR solution to reduce anxiety and build mental resilience in adults

Rescape have been delivering immersive therapies for over 3 years. It has licenced and deployed DR.VR(tm) our pain and anxiety product, with over 100+ VR headset licences into 50+ healthcare environments. The software is a class 1 medical device. The system is designed to work out the box and we have created a rigorous covid decontamination protocol with Cardiff University.

In 2022 after a trial period, we formally launched an immersive therapy solution, helping NHS staff manage stress, anxiety and burn out. This product is making impact in hospitals utilising an 8-part relaxation course developed with Psychologist Dr Smalley1\.

Our next stage of development is to advance our platform, with clinical rigour, to make a specific mental health product available to a wider and diverse audience.

The aim of this project is to explore how music content and Artificial Intelligence (AI) can be utilised to advance current immersive therapeutic content from DR.VR(tm) and create a personalised VR solution for people experiencing symptoms of anxiety and build mental resilience.

We are excited how this funding will help further patient benefits and outcomes through the use of immersive and emerging technologies.